Combinatorial applications of containers

The student will study combinatorial questions, principally in graph theory, with a particular eye on the development and application of the newly discovered theory of containers. This theory has led to many recent advances but developments and improvements in the methods would be of great value.